Queen's university Belfast and Pentagon Solutions (NI) Limited

To develop competencies in the integration of facilities management software with the Building Information Modelling process resulting in the creation of a framework and toolkit to support facilities management in BIM